Meet Future Needs of Antenna Measurements and RF Characterization for Changing Research Culture (MUSCAT)

The rapid evolution of wireless technology in areas such as remote sensing, IoT devices, and autonomous electric vehicles have highlighted the growing need to foster and strengthen our skilled platform of research technical professionals (RTPs) and research software engineers (RSEs). While the Warwick Analytical Science Centre (WASC) and the TALENT programme bring together state-of-the-art instrumentation and expertise in a wide range of analytical science areas spanning Chemistry, Life Sciences and Physics, they do not encapsulate the UK's technical workforce in the Telecommunication research and industry sector.

In order to adapt to the changing research culture and meet the evolving needs of antenna measurements and RF characterization, it is essential for RTPs to stay abreast of the latest technological advancements in antenna measurements and RF characterization. One of approaches is to encourage and support interdisciplinary research projects that combine expertise in antenna measurements, RF characterization, and other relevant areas such as wireless communication, signal processing, or electromagnetic theory.

Our proposal to Meet Future Needs of Antenna Measurements and RF Characterization for Changing Research Culture (MUSCAT) aims to take on this shortfall of RTPs, which is facing a massive challenge to meet the demand of key technical skill sets, essential for the substantial investments in telecoms for a new Wireless Infrastructure Strategy, the UK Science and Technology Framework by 2030 and the upcoming surge in wireless technological advancements, namely 5G, 6G, Internet of Things (IoT) devices, Sat-Comms, cloud computing, augmented reality (AR), quantum computing, AI and big data.